Tatvika - An Immersive VR Platform for Digital Therapeutics and Cognitive Training

In the UK, the elderly population is often confronted with challenges to their psychological and neurological health. Conditions such as dementia, depression, and social isolation not only diminish quality of life but also place a significant burden on healthcare systems. Tatvika emerges as a pioneering solution, leveraging the convergence of neuroscience, psychology, and virtual reality (VR) to revolutionise senior care.

Tatvika's VR platform is a beacon of innovation, offering motivational digital therapeutics meticulously tailored for the aging brain and body. Our users are transported into captivating computer-generated (CG) worlds, meticulously designed to stimulate cognitive, emotional, and physical well-being. Each aspect of the VR experience - from lighting and soundscapes to interactive tasks - is crafted to rejuvenate aging neural pathways and foster neuroplasticity.

Central to Tatvika's approach is the seamless integration of physical devices, such as balance boards, with VR technology. This symbiosis enables users to navigate through enchanting virtual landscapes, simultaneously reaping the benefits of physical exercise and mental stimulation. By fostering a mind-body connection, Tatvika addresses key facets of senior health, including neuroplasticity, memory, balance, and socialisation.

Our multidisciplinary team, comprising gerontologists, neuroscientists, and technologists, translates cutting-edge research into bespoke VR therapy sessions. The platform's reminiscence journeys harness the power of memory to bolster self-worth, while interactive movement challenges are designed to refine motor skills in an engaging and enjoyable manner.

Amidst escalating dementia rates and the pressing need for innovative care approaches, Tatvika stands out by utilising immersive technology backed by data-driven insights to deliver personalised care for the aging mind.

Our vision with Tatvika is to elevate autonomy and enrich the lives of seniors by maintaining active brains and bodies. As we continue to refine our solution, our ambition is to integrate seamlessly into the UK's formal mental healthcare ecosystem, providing a scalable and impactful tool that supports the well-being of our aging population.